Visualising Climate Change

This Future Research Leader project aims to increase understanding of the representations and power of visual imagery for engaging people with climate change. Every day, images evoking climate change are created and made meaningful in the public arena. These images influence our thoughts and feelings about the climate issue, and can even influence our policy choices on climate change. But images are not neutral. Images (or particular types of images) which gain dominance promote particular ways of knowing about climate change, whilst marginalising others. These insights are important, as particular ways of knowing about climate change support (or inhibit) particular science-society-policy interactions. Yet little research critically examines the visual representations of climate change in either mass or new media; or how the power of visual images can be used to engage people with climate change.

The project builds on a pilot project undertaken by the PI. First, climate change images were collected from US, UK and Australian newspapers over a year, and thematically analysed. The analysis identified broad patterns in coverage across all newspapers, with visuals dominated by identifiable people, or by images of climate protest, climate impacts or the causes of climate change. There is very little imagery of climate solutions - such as images of renewable energy, food production or consumption, householder mitigation, or community adaptation. These newspapers images contribute to a dominant framing of climate change as contested and politicised, and as an issue distant to everyday practice and experience. Imagery which empowers, ignites deeper debate or opens up spaces for creating future visions is rare. In the second pilot phase, a subset of these images were used in a series of workshops in Australia, the UK and the US to explore public engagement with climate imagery. The results indicate that the very images that most disengage are the ones most featured in the mass media; and that images which do promote feelings of issue importance, or a sense of being able to act, are the ones least featured.

The Future Research Leader project will build on this analysis in an interdisciplinary, internationally-comparative and multi-phase fashion to:

Part A: collect and critically analyse a diverse corpus of visual imagery:
(i) from UK, US and Australian mass media sources in a longitudinal study (2000 - 2011)
(ii) from new media sources (using innovative new media tools)

Part B: explore how participant-created images can engage and empower people to imagine different climate futures, in the context of adaptation to sea-level rise.

The project makes links to international research leaders in the social dimensions of climate change, through the project partner (University of Melbourne) and the two projects collaborators (University of Colorado-Boulder and American University).

Outcomes from Part A include a critical understanding of how climate change imagery is used in public fora; of interest to academics, practitioners and policy makers working in public engagement with climate change. Part B will contribute to improved methods of decision-making in adaptation, an outcome of interest to international academic and policy communities. As well as dissemination through national and international collaborative visits and conference presentations, the project will draw together emerging research in this nascent area through an interdisciplinary conference panel on 'Visualising Climate Change'; with papers presented at the session intended for a journal Special Issue. Results will be communicated beyond academic audiences through the project website and blog, and through a public exhibit 'Seeing the Climate'.

The project will contribute to an emerging research area in the environmental social sciences, strengthening the PI's position as a future research leader in the social science of climate change.

Potential impact
Immediate Beneficiaries (within the 3yr lifetime of the project):
1. Stakeholders embedded within the ARC project 'Equitable local outcomes in adaptation to sea-level rise', including Local and State Government partners the East Gippsland Shire Council, Gippsland Coastal Board, Victorian Department of Planning and Community Development, Victorian Department of Sustainability and Environment and Wellington Shire Council are engaged with a view to the public policy and legislative impacts of the research. The project contributes towards evidence based policy-making in climate adaptation. Other local and regional stakeholders including property owners, local government officials, and land managers will also benefit through their input into an empowering deliberative process on an issue of some considerable regional importance and interest.

2. Practitioners in science communication will be interested in the findings from this project, as it relates to their professional practice in visually communicating climate science. These practitioners include Science Media Centres, Science Museums, professional networks like PCST (Public Communication of Science & Technology) and SDRN (Sustainable Development Research Network); as well as Arts and cultural organisations interested in climate change, including ClimARTe (www.climarte.org) and Tipping Point (www.tippingpoint.org.uk/).
3. Members of the public will be exposed to the research through multiple fora, including through the public engagement event planned, 'Seeing the Climate'; as well as through the project website and blog. This will contribute to increasing public awareness and understanding of climate change, and its social and cultural dimensions.

4. Local, Regional and National level Government organisations; community organisations; and museums seeking generalised 'responsive' advice will benefit from the PI's wider expertise in the social dimensions of climate change and environmental risk for evidence based policy-making.

Indirect Beneficiaries (including longer-term beneficiaries beyond this project):
5. UK Local Authorities, Government Departments and community organisations interested in improved methods of equitable decision-making about adaptation to sea-level rise will be interested in the broader outcomes of Part B. Networks to ensure this impact outcome will be developed through the ESRC project, as the PI is embedded back into the UK policy and practice landscape (she has been overseas since 2009). The experience and linkages made through the ESRC project will also act as a scoping study for a cross-cultural UK-Australian proposal examining the social dimensions of adaptation to sea-level rise.

6. The Intergovernmental Panel on Climate Change (IPCC; www.ipcc.ch/), the organisation which 'provides the world with a clear scientific view on the current state of knowledge in climate change and its potential environmental and socio-economic impacts', through contributions to knowledge in the social dimensions of climate change.

7. Academic beneficiaries beyond the PI's immediate discipline (including in both the physical sciences: Atmospheric Science, Oceanography, Ecology; as well as broader social sciences: Sociology, Psychology, English, Art & Design) through knowledge-sharing and communication of the importance of the interdisciplinary dimensions of climate change; potentially leading to the development and utilisation of new and innovative methodologies and cross-disciplinary approaches to addressing the issue of climate change.